The impacts of carbohydrate and protein interactions in novel feed ingredients on amino acid digestibility

Project Aim is to establish a suitable in vitro digestion model for chickens and the impact of processing methods and exogenous enzymes on AA digestibility for a range of alternative feed mixtures. The objectives are

Establish an in vitro AA digestibility model for chicken. Using the published method (3) we will make adaptations to reduce its complexity, based on our experience of the INFOGEST in vitro digestion model for protein.
Determine the impact of processing methods on in vitro AA digestibility of novel feed containing a range of protein and CHO (fibre) ingredients.
Determine whether exogenous enzymes can enhance the bioavailability of proteins.
Validate in vitro AA digestibility data for selected (extreme) examples in a chicken model